Computationally Rational Perception and Representation of Information in Sequential Decision Making

During the course of this project, we plan to develop and integrate methods that handle multimodal information into computationally rational models of interaction. Computational rationality, put simply, presents a theory that posits humans adapt optimally with respect to constraints. These constraints are placed upon humans by both their minds (i.e. cognitive and perceptual noise) and the environment in which they are operating over (i.e. real-world obstacles). Rational behaviour modelling has provided an avenue in which previously diverging ideas can be reconciled across disciplines such as cognitive science, psychology, neuroscience, and computer science. Further reconciliation of ideas across these disciplines will enable us to develop more comprehensive and general models of human behaviour. Through this a host of benefits can be realised. A prime example being more (individually) human aligned assistive systems that operate in human-machine settings. This is enabled by the assistive system internalising a model of its user so, for example, it can better present interventions that are aligned with an individual user's preferences. Our work furthers this reconciliation effort by utilising the fact that humans interact with the world in an inherently multimodal way. We see from work often restricted to a machine learning context that multimodal information often interacts, whereby the emergent data can be utilised for better performance in downstream tasks. Our work is attempting to understand how this interaction emerges in the human domain. However, to achieve this, we must first understand what modalities and information humans operate with. Our first inquiry is looking at how humans perceive and represent information about the world and an associated task. Importantly, our first question is to see how this process forms abstractions, and whether it is computationally rational in nature.